Meaningful Consent API with Identity

The sharing economy raises two related challenges for service providers, that we proposed to address:
First, “know your customer” requirements are often onerous, providing a great degree of friction for smaller providers without established long-term client relationships or extensive resources.
Second, much of the personalisation, tailoring and optimisation opportunity that’s possible in the sharing economy is contingent on the voluntary sharing of personal data about consumers. New EU-wide data protection regulations will increase the need for service providers to record and demonstrate that user consent has been sought prior to data processing. Again, this provides a challenge to service providers, particularly outside of long-term provider-client relationships as is often the case in the short-term transactions sharing economy.
The “Meaningful Consent API” addresses both of these concerns through a single integrated platform. First, the service provides identity verification via a registered form of identity such as passport, driving licence or Identity card. Secondly, it provides a mechanism to seek, record and validate consent for the service provider to access the users’ data.
The merging of consent to use personal data with the identity validation service is unique. It allows the sharing of very precise datasets between the user and sharing economy supplier, establishing two-way trust between the parties. The service provider can be confident that they know who their customer is, and the user can be confident that the service provider is respecting their personal data.